Real-time Frequency-based Corrective Control of Future Networks - FreCon

The ultimate objective of the proposed research is to create a wide-area intelligent system, that empowers the future power grids by providing critical and extensive synchronised information in real-time, assessing system vulnerability quickly, and performing timely corrective control actions based on system-wide considerations. The focus of this project will be on one of the most complex, and as yet unsolved, challenges incorporating measurement, control and protection aspects: the design of a new closed-loop coordinated corrective control scheme, which can be applied to eliminating frequency instabilities, cascading outages and catastrophic blackouts in networks.